Housing for ageing for 2040+

INCH Architecture & Design -- a social enterprise architecture practice -- working with Hanover (Scotland) Housing, the University of Stirling's Dementia Services Development Centre and Iridis Digital Ltd seek to research and develop a dual functionality tool that enables social housing landlords to manage their assets more effectively and empowers their customers to live independently with the support of ambient assistive technologies (AATs) and digitally accessible services.

The innovation will be developed in a Scottish pilot study and will respond to three very real social and environmental challenges facing occupants and providers of the UK's existing social housing stock. These challenges are:

1\. Retrofit for net zero carbon

2\. Enabling ageing in place

3\. Tackling fuel poverty

Groups who will benefit from this innovation are:

• Older people living within the community

• Tenants and residents of social housing

• Occupants living in fuel poverty

• Housing providers